Genetic identification of host factors required for SARS-CoV-2 cell infection

The SARS-CoV-2 global pandemic is having an unprecedented social, medical and economic impact across the globe. As of May 2020, with more than 4 million people infected and over 300 000 deaths, the SARS-CoV-2 crisis represents one of the biggest challenges of the modern era. Around 80% of infections are mild, but the remaining 20% of individuals suffer severe clinical complications, with worsening viral pneumonitis requiring hospital admission and potential mechanical ventilation on ITU - an intervention which carries a very high morbidity and mortality.

Neither vaccine nor effective therapeutic agents are at present available for SARS-CoV-2, which therefore represents a medical and scientific emergency. Entry of the virus into the host cell represents an attractive step for therapeutic intervention, where active infection may be either prevented or blocked. Efficient entry inhibitors have been developed for other human viruses, such as HIV and HCV. To develop effective therapeutic strategies against SARS-CoV-2 it is essential to understand the host factors required for virus entry and infection.

The key player in SARS-CoV-2 entry is the viral Spike protein which forms the corona-shaped projections on the outside of the virus. Spike interacts with its receptor, Angiotensin-converting enzyme 2 (Ace2) at the cell surface. The Spike protein is activated by host cell enzymes, including TMPRSS2 which allow the virus to fuse with the cellular membrane, releasing its viral RNA into the cell, all ready for viral replication. Apart from Ace2 and TMPRSS2, additional host factors are likely to be required for SARS-CoV-2 cell infection, but no comprehensive analysis of factors required for virus entry and infection has been undertaken. Viral entry can also be modulated by microenvironmental conditions in the lung, such as low oxygen levels (hypoxia). Whether hypoxia regulates SARS-CoV-2 infection needs to be determined.

Our aim in this project is to use our expertise in genetic screens to identify host factors used by the virus for entry and infection. In our preliminary studies we have established different models of SARS-CoV-2 entry. These include: (i) Soluble Spike Fc-fusion protein, which induces internalisation of Ace2 from the cell surface (ii) SARS-CoV-2 pseudovirus, which are virus particles that express full-length Spike protein on their cell surface and readily infect their target cells. We will use these virus entry models together with live SARS-CoV-2 infection to perform CRISPR/Cas9 based genetic screens, in both normal conditions and in low levels of oxygen. We will identify a comprehensive set of host factors required for virus entry into the host cell and validate them in the context of SARS-CoV-2 infection of primary human airway cells. We will characterise the validated hits to determine their therapeutic potential.

We anticipate that a comprehensive identification of host factors required for SARS-CoV-2 infection will provide a blueprint for the development of novel antiviral agents.

Technical abstract
The unprecedented medical and economic impact of the SARS-CoV-2 pandemic represents a global challenge to the scientific community. In the absence of any vaccine or therapeutic agent, it is essential to understand how SARS-CoV-2 interacts with its host cell with the aim of identifying viral vulnerabilities for potential therapeutic intervention. Inhibitors of viral entry have been developed for HIV and HCV and represent an attractive step for therapeutic intervention.

In this application we will use our expertise in CRISPR-Cas9 genome-wide forward genetic screens to identify host factors required for virus entry and infection. SARS-CoV-2 cell entry is dependent on its spike protein which mediates both binding to its cognate cell surface receptor, Ace2, and fusion of viral and cellular membranes. The Spike protein is activated by the host cell serine protease TMPRSS2 which promotes viral fusion with the cellular membrane. The role of other host cell proteins in viral entry and infection is less clear, nor do we know how the low oxygen tension of COVID19-infected lungs, affects viral infection.

We have developed different models of virus entry, including internalisation of Spike fusion protein, Spike protein pseudovirus infection and, infection with live SARS-CoV-2 virus. Using these tools we will perform genome-wide forward genetic screens to identify host factors required for (i) the regulation of cell surface Ace2 expression; (ii) entry of SARS-CoV-2 into the cell and whether this is affected by low oxygen tension. (iii) Having identified the host factors required for SARS-CoV-2-mediated entry we will validate our results in the context of SARS-CoV-2 infection of primary human bronchial epithelial cells. We will characterise our hits and determine their therapeutic potential. We anticipate that the comprehensive identification of host cell factors essential for SARS-CoV-2 infection will identify targets for the development of novel antiviral agents.